Actinide-Alkylidenes

Building on our prior work where we prepared uranium-carbon double bonds that are heavily stabilised by two phosphorano groups and then evolved this to a less stabilised silyl-phosphino combination, we aim to target genuine actinide-carbon bonds that are not stabilised at all, other than by the actinide (uranium and/or thorium). Thence, this would then secure one of the long-standing goals in synthetic actinide chemistry to provide a type of complex called an actinide-alkylidene, pure variants of which have thus far only been prepared in cryogenic (5 K) matrix isolation spectroscopic experiments. The objectives are therefore to: (1) extend the range of silyl-phosphino systems to include oxidation states of uranium other than +4; (2) prepare thorium analogues; (3) with the knowledge from (1) and (2) systematically decrease the stabilisation at carbon by exchanging the silyl for alkyl and phosphino for aryl in different combinations; (4) if successful, extend the range of oxidation states for uranium and probe the inherent reactivity and electronic structure of these compounds. This project will involve organic and inorganic synthesis methods es, structural, spectroscopic, and magnetic characterisation techniques, and computational techniques. The student will be trained in handling radiochemicals, highly sensitive compounds, and developing novel synthetic methodologies to construct the actinide-carbon double bonds which are anticipated to be novel compared to established d-block analogues.